Other Skies design-for-marketing second generation 3D Configurator development

**Other Skies is a UK-based 3D studio that aims to revolutionize the design industry with cutting-edge technology. They specialize in creating 3D configurators, virtual tours, concept imagery & films for boatbuilders, inventors, and manufacturers. With a team of experienced professionals trained in CGI & IT, Other Skies is committed to providing design-for-marketing to designers across all sectors.**

**The company plans to standardize web.3 design interactivity for manufacturing-based designers and become the largest employer of artists in the UK. They will be sourcing their talent directly from UK universities operating CGI-based courses.**

**Other Skies aims to become the market leading provider of 3D configurators for yachts of all scale. They will expand their business to other sectors such as architecture, aerospace, automotive, and rail, and continue to support inventors across the UK.**

**The company has a tested R&D pipeline and a refined practiced of working remotely as a team and with outsourced support. They are experienced in successfully coordinating online product development and commercial projects with clients to tight deadlines.**

**Other Skies aims to become an industrial powerhouse of a 3D arts factory, providing a reliable feature of the design sector's product development and commercialisation pipelines.**